International development for licensing & manufacturing ClickFit Socket

AceOn Group has invented a revolutionary, market changing, electrical socket called the ClickFit Socket. This

feasability study will hopefully allow us to expand into the Far East market as well as potentially the Middle East

market. We are hoping to set up licencing agreements with a large Chinese socket manufacturer and

distributor. This will then mean we will have a manufacturer large enough to cope with worldwide demand for

our product. It will also mean we can genereate revenue from a market that we have no real knowledge of.

This will then mean we will have funding to expand our business, employ more people and re-invest profits into

the development of new innovative products that we have lined up. The feasability study will also mean that

we can establish links with a large connector company who have worldwide connections. Again this will mean

they can offer high quality products that can meet the worldwide demand but also introduce us to different

organisations around the world that may be interested in licensing our product.